Supporting industry in the development of safer and more sustainable polymers

This project is a collaboration with the German Chemicals company, BASF, to generate a framework that can support the evidence based grouping of polymers in order to streamline their risk assessment and approval by regulators. Polymers are extremely diverse, ranging from natural materials such as DNA and cellulose, to water-soluble materials such as polyacrylates, polyethylenglycoles (PEG), polyalkoxylates (EO/PO) and finally also the water-insoluble and solid materials such as polypropylene, polyamide or poly(tetrafluoroethene) (PTFE or Teflon). Their applications are diverse spanning a wide array of sectors including toys, stationary, home care, personal care, food, paints, coatings, adhesives, textiles, packaging, aircraft, construction, medical tubing and highly designed surfaces such as non-stick coatings. While the majority of polymers are expected to be of little to no concern to health or the environment, some are known to induce adverse health effects. Regulations allow similar substances to be grouped together, reducing the need to test each substance individually and allowing data to be read-across (shared) between similar substances. This means that information available for a data-rich substance whose toxicity has already been extensively investigated can be used to fill data gaps and predict the harmful effects for data-poor substances. It is an opinion shared by most stakeholders that the hazard assessment of the sheer amount of (possible) polymers can only be reasonably accomplished using a grouping approach. However a consensus has yet to be reached on the how best to implement the grouping of polymers.